The Water Engine model design

Silver Hydro are developing an innovative low head, run-of-river micro hydro technology called the Water Engine that generates electricity at high efficiency compared to other technologies in the market. We will use the Innovation Voucher to fund a design expert to produce a functional model of the Water Engine. This will allow us to demonstrate the fundamentals of the technology and enable a detailed review of the technical aspects of the design.